SUPERSHINE

The objectives and impacts of the SUPERSHINE project will assist and support the European Commission to implement the European Green Deal. Particular attention will be paid to the renovation of social housing, to help households who struggle to pay their energy bills. In addition, SUPERSHINE will also contribute to the decrease of energy poverty. The SUPERSHINE lighthouse districts will be characterised by energy efficient buildings, low carbon mobility, smart grids, efficient water and waste management, all underpinned by responsive technologies that optimise resources while promoting wellbeing and sustainable lifestyles. More specifically, SUPERSHINE will adopt an integrated strategy with these key principles: a)‘Energy efficiency first’; b) Affordability; c) Decarbonisation and integration of renewables; d) Life-cycle thinking and circularity; e) High health and environmental standards by promoting sustainable energy behaviours; f) Tackling the twin challenges of the green and digital transitions together; g) Respect for aesthetics and architectural quality. The main areas of intervention are: a) Strengthening information and incentives for public and private owners and tenants to undertake renovations while improving community participation or inspiring new patterns of citizen behaviour; b)Ensuring adequate and well-targeted funding by supporting innovative bottom up financial solutions such as Public Private Partnerships (PPPs) and Green Public Procurement (GPP) and collaborating with innovative local Small and Medium Enterprises (SMEs); c) Promoting comprehensive and integrated renovation interventions; d) Making the construction ecosystem fit to deliver sustainable renovation, based on circular solutions, use and reuse of sustainable materials, and the integration of nature-based solutions while reducing whole life-cycle carbon emissions.